Cassini end of mission science

This work will focus on analysis and interpretation of magnetic field data from the six month end of mission Cassini orbits at Saturn, with an initial focus on field aligned currents, ring current modelling and auroral observations